Entrust Smart EV Charging System for Public Spaces

The project has been developing an innovative smart EV charging (EnSmartEV) system integrated within a smart microgrid which can be installed in residential communities for households without off-street parking, commercial communities for the public and employees and visitors of businesses and organisations, and organisations for fleet charging (such as hospital ambulances and supermarket delivery vehicles), etc.

EnSmartEV is a revolutionary new system that utilises a 622kWh battery store for seamless, AC and DC charging of EV's. Highly innovative new and patented technology is at the core of the EnSmartEV system that not only allows for multiple EV's to be charged simultaneously though also balances out demands on the grid thereby reducing grid connection costs.

The smart EV charging system within the smart microgrid enables controlled EV charging directly by solar PV power and/or battery energy, which is charged by surplus solar PV power and/or off-peak low-cost grid electricity, enhances owner's/operator's economic benefits, whilst providing low-cost charging for users and supporting the electricity grid.

The project develops cloud back office for operators to run the smart EV charging system and is developing a smartphone APP for users to instruct EV charging and payment.

The project will have a major impact on ZEV because the innovation will enable EV charging directly from solar PV and off-peak grid power at the highest power efficiency and balance the electricity grid and improve the grid operation efficiency.

The project will play a key role in facilitating road transport electrification and smart microgrid implementation and have very positive impact on climate change and environmental sustainability through carbon emission reduction and air quality improvement.

The project will generate and safeguard jobs and benefit the UK economy, have major impact on the electricity grid infrastructure planning and operation, facilitate time-of-use electricity tariff.

The project brings together UK's leading expertise in smart EV charging and smart energy management from both industry and academic sectors and will generate first-hand education materials for universities and colleges students to further facilitate the interest in and uptake of both ZEV and smart microgrid system solutions.